Virtual Investment Researcher

All Street is recognised by the UK Cabinet Office as a market maker in alternative finance. The company provides investment research on SMEs. Both individual and institutional investors are demanding more investment research on SMEs, but the level of coverage is actually falling. There are over 5 million SMEs in the UK with an estimated funding gap of £30bn and only a technology solution can scale investment research coverage to a meaningful level. In partnership with the University of Cambridge, All Street has developed the prototype for a virtual investment research system using machine learning and artificial intelligence. This technology will enable All Street to significantly expand its SME research coverage, providing investors with the information they need to invest in this key economic segment. The project has significant economic and social impact, in helping to bridge the SME funding gap and enhancing financial literacy.